Development of the next-generation intelligent medical packaging - using advanced micro electronics, Cloud-based IoT and big data technology to tackle medical non-adherence.

**Problem**

Medical adherence is a global epidemic which needs to be addressed - from elongating recovery times and waste, to helping viruses develop resistance to drugs and the Opioid crisis - the consequences of patients not correctly taking their medication are extremely damaging and costly.

The ultimate cost is loss of life; in the EU alone an estimated 200,000 (125,000 in the US) people die prematurely as a result of not following their medication regime properly.

The financial costs are staggering also, globally, medical non-adherence costs healthcare providers £487bn [(Source- Healthprize)][0]. In the UK the [Adherence-Lets Take Care][1] of it campaign states non-adherence is draining a cash-strapped NHS £500m/annum. Money that could be used to hire extra staff, fund vital surgery or cover some of the costs of life-saving cancer therapies.

**Origin's Solution**

Origin Pharma's vision is to create "next-generation intelligent blister packs"- the concept is to wrap medication blister packaging with our Digital Wallet (created via Patented technology), the Digital Wallet will communicate with our cloud-based data platform as and when blister cavities are opened.

The data will then be utilised by our Patient Engagement & Data platform to track and trace the interaction between the patient and the meds, 24/7\. This time critical information will allow HealthCare providers to engage with patients proactively to ensure medication adherence and offer many wider benefits to the industry and society(see outputs).

**Project Focus**

Utilising advanced micro electronics, Cloud-based IoT and big data technology, we will create a prototype TRL5 digital wallet (miniaturised/agile/scalable) that will be sealed (tamper evident) around a blister pack, transmitting real time data notifications to an industry standard AWS cloud based data platform.

The prototype will then be trialed via an NHS led clinical trial to test the robustness and positive potential of the innovation; create proprietary data and demonstrate technical feasibility to the NHS/healthcare providers.

**Outputs**

* A TRL6 (post trial) Digital Wallet technology-modular, agile, sustainable
* Independent validation by NHS
* Reduction of loss of life to vulnerable patient groups
* Reduction of clinical trial patient attrition from ~30% to <5% (improve time to market\> saving lives)
* Reduction in financial loss of medical non-adherence - currently £487bn globally
* Improved industry-wide insight into medication adherence via proprietary-data generation
* Waste prevention(Environmental)- In Wales, more than 250 tons of out-of-date, surplus and redundant medicines each year
* Reduce the burden on loved ones/cost of assisted adherence

[0]: https://healthprize.com/blog/medication-adherence-pharmas-637-billion-opportunity/
[1]: http://www.letstakecareofit.com/wp-content/uploads/2015/10/The-True-Cost-of-Medication-Non-Adherence-Report.pdf